Predictive energy performance tool for building design and construction through process automation and machine learning.

The project aims to improve efficiency through the automation of the modelling of the energy performance of buildings in the construction sector and better forecast energy performance through machine learning of past building modelling data.